Studies of Chiral magnets and Skyrmion materials

The studentship is to work on a variety of Chiral Magnets some of which have been known to exhibit skyrmionic behaviour, as well as exploring new materials which may exhibit this behaviour. The project will make use of a number of experimental techniques to synthesize the materials in the form of crystals and will encompass the study of the crystals produced through detailed investigations of their structural and magnetic properties. The project will be collaborative in nature and involve several research groups both within the UK and Internationally. There will also be scope for taking part in experiments at international facilities using neutrons, muons and synchrotron radiation, to complement our in-house studies.

The University of Warwick is one of the five consortium universities in the UK National Research Programme on "Skyrmionics: From Magnetic Excitations to Functioning Low-Energy Devices", a Programme Grant funded by the EPSRC, UK, involving the universities of Durham, Oxford, Cambridge and Southampton. The student will have the opportunity to work with other students and PDRAs in the wider consortium, during the course of their PhD project.